BBSRC DTG:Transcriptional organization of the proto-oncogene Mixed Lineage Leukaemia in human haemopoietic progenitor cells

Technical abstract
Chromosomal translocations lead to genes becoming fused together and are frequent causes of many types of cancer, yet these events are not well understood. We hypothesize that the manner by which genes are organized in the cell nucleus will impact how often two genes may form a chromosomal translocation. This project focuses on a gene that is involved in multiple aggressive forms of leukaemia, Mixed Lineage Leukaemia (MLL). It aims to identify the other genes that are commonly found in close proximity to MLL to provide insight into the forces that contribute to cancer formation.